Business Buddy Concept

Business buddy - a concept for a web / phone based application that will assist businesses with their online marketing. Many businesses have a website created but never utilise it, and it just gets forgotten about and unused. This application will ensure that they are performing the correct steps, by undertaking small tasks each month that will ensure they have an active online presence, which in turn will generate more traffic and eventual leads.